Cadmium-free quantum dots for cancer diagnostics using fluorescence imaging

Quantum dots (QDs) are fluorescent nanoparticles with unique optical properties which have stimulated wide interest in their use for biomedical diagnostic applications. In this project we will investigate QDs for cancer diagnostics using fluorescence imaging. Sentinel Lymph Node (SLN) mapping is a key technique in cancer therapy (e.g. breast), since identification of potentially malignant lymph nodes followed by surgical excision leads to better treatment with fewer side effects and improved survival. However current SLN mapping techniques using blue dyes and radioactive colloids have several disadvantages. Fluorescence imaging offers improved non-invasive detection capability for SLN mapping. Nanoco has unique patented technology to synthesize cadmium-free fluorescent QDs with low toxicity in large quantities. This project aims to develop functionalised QD reagents with red/NIR fluorescence for SLN mapping and cancer diagnostics using clinically relevant experiments at UCL.